A Feasibility study to determine the commercial and technical viability of a condition monitoring system that captures availability/utilization data of EV charging infrastructure in real time.

* UK-Government has put in place a mandate to achieve Net-Zero goals across society and industry by 2035\. Fundamental to achieving this; a major overhaul of our road-and-transport industry is required. Transitioning from ICE-to-EV is key. There are a number of factors affecting the rate of EV adoption, with easy access to reliable charging-points cited as the most critical(2).
* Current infrastructure is either too sporadic, not reliable, or too challenging to ascertain and trust its availability - making journey planning difficult and sustaining 'Range-anxiety' across consumers.
* Government's access to infrastructure-data is restricted, often out-of-date, inhibiting the roll-out of infrastructure in a cost-effective manner. They have no way to hold Charge point operators to account or foster competition.
* Fleet operators are not able to maximize the utilization of their assets and can't rely on public infrastructure due to data in-accuracy and transparency.
* Charge point operators are either managing legacy infrastructure (without the capability to condition-monitor) or don't have the specialist engineering resources to capture and manage the data. This is costly to them and their ability to appropriately manage their in-field service teams. It's stifling competition as they can't differentiate themselves based on uptime and product-quality.
* Real-estate providers have no means of benchmarking Charge point operators or the ability to hold them to account.
* Utility providers struggle to plan for demand-loading.

* Scaling of charging infrastructure as it stands without data-transparency across the network will compound the lack of trust and confusion that is prevalent across existing-and-potential domestic and industrial consumers and subsequently slow the pace of growth across the industry.

* Public funding will allow V2X to tackle the problem, creating a trusted and reliable data platform that monitors the availability and condition of the UK's charging-infrastructure in real-time, in one place, accessible to everyone.
* Our solution will give consumers the confidence they need to commit to EV purchases and plan/manage their journeys effectively; Government the ability to direct investment to areas of specific and prevalent network usage, and retail owners/Energy providers the ability to compare charge-operators based on quality of service/product.
* V2X are uniquely positioned to develop and commercialize such a system, with previous experience developing and manufacturing EV-infrastructure and extensive experience developing telemetric devices and communication systems.

* This feasibility project will ensure V2X delivers its full potential, providing long-term value to our customers, contributing significantly to the planned growth of V2X and catapulting the UK into a leading-position in the EV-market.